The effects of demography and migration on cooperation and competition: a large-scale field study

Cooperation, defined in the evolutionary sciences as behavior that benefits others at a cost to the actor, is a cornerstone of human social organization. The degree and scale of cooperation varies considerably across human populations and many authors have attributed this variation to cultural differences. However, it remains unclear what drives this cultural variation. A substantial body of theory in evolutionary biology predicts that demographic characteristics of populations, such as their size and patterns of migration, may be important drivers of cooperation and competition. But these theoretical ideas have never been empirically tested in human populations, so it remains unclear whether evolutionary models are useful tools to explain variation in patterns of human cooperation. This study will be the first to empirically test these ideas in a set of real-world populations in order to investigate whether demographic influences on cooperation and competition explain the cultural variation observed across populations.

The study will generate a large-scale, longitudinal behavioural dataset of cooperative behavior in multiple populations of two small-scale Indian societies with contrasting systems of marriage and wealth inheritance. A combination of economic games, behavioural surveys, and observations of contributions to public works will be used to measure levels of cooperation in multiple populations of a matrilocal society (the Khasi of Meghalaya), where typically men are the migrating sex and wealth is transmitted via the female line, and a patrilocal society (the Pahari Korwa of Chhattisgarh), where women are the migrating sex and wealth is transmitted via the male line. These data will be used to test whether the contrasting patterns of sex-biased migration in these two societies affect the social networks and levels of cooperation within and between the sexes. By sampling behavior in multiple populations from each society we will be able to tease apart the extent to which behavior is driven by the pattern of migration (male- or female-biased) versus the rate of migration; this sampling strategy will also allow us to investigate how migration interacts with other demographic features of a population, such as its size and age-structure, to affect the behavior of individuals. Finally, we will monitor the study populations over time, i.e. longitudinally, in order to examine how individuals modify their behavior with changing demographic patterns; this will allow us to assess whether the relationships between demographic processes and cooperation are stable.

The study will also address a major outstanding question in both the social and natural sciences about whether there are "cooperative" and "non-cooperative" types of people, or whether individuals modify levels of cooperation according to context. This will be done by comparing individuals' behaviour across different measures (economic games, self-reported surveys, observation of contributions to public works) longitudinally to test whether any observed correlations between the different measures (or lack thereof) are stable over time.

The study is particularly topical as it addresses debates about the effects of migration on the social structure and cohesion of societies. Findings from this research will be of interest to policy makers managing a range of public goods including shared land, water and energy resources as well as disaster-management and community-building programmes, both in the UK and internationally. The UK has a growing community of immigrants from many different cultural backgrounds. By examining how migration affects the social networks of different cultural groups, the project will address timely questions about the types of links that we need to build between migrants and non-migrants in order to improve the integration of the latter and maintain cooperation in a multi-cultural society.

Potential impact
Beneficiaries of this research include both UK and international policy makers managing public goods such as land, water and energy resources as well as those running community development and disaster management programmes. In addition this study will also benefit immigrants by identifying factors that can improve their integration into the community. Finally, the study will benefit the study populations amongst whom the research will be conducted.

Migration and population expansions are a central and imminent concern of all governments. This study will provide insight into the effects of these demographic processes on the maintenance of cooperation and social cohesion. Specifically, the project will examine how these demographic forces influence the solution of public goods dilemmas including participation in public works. These findings will be very relevant to policy makers focused on preventing the over-utilisation of land, water and energy resources. The study will help identify how population size and rates of migration affect the stability of cooperation in a social group; this may specifically help managers of community building and disaster management programmes design refugee camps of the optimum size in order to prevent a breakdown of social organization.

The successful social and economic integration of immigrants is a major and ongoing challenge for the United Kingdom. Every year since 2004 around 600,000 people have moved to the UK, and approx. 80% of these are non-British citizens (Office for National Statistics: http://www.statistics.gov.uk/). By examining how migration affects the social networks of different cultural groups, the project will address timely questions about the types of links that we need to build between migrants and non-migrants in order to improve the integration of the latter and maintain cooperation in a multi-cultural society such as that in the UK.

This study will provide employment to over 20 local residents at the field sites in India who will be hired to assist with the fieldwork. The research assistants will be trained in questionnaire administration and data processing, transferrable skills that they can use to gain future employment. Although springs will be built in 10 study populations in order to study how individuals organise themselves in the building of public works, these springs will provide long-term access to clean drinking water, an extremely valuable resource for these populations.

The findings will be disseminated to the general public via media press releases, a website, a public event and a documentary film about the research (particularly the building of the springs). The film will focus on how people solve public goods dilemmas and will be produced in collaboration with an independent filmmaker with links to the University of Exeter; it will be screened at various Universities and other public venues as well as entered in film festivals and made available via the project website.